Electronic-Photonic integrated circuit (ePIC) quantum light detection for quantum imaging

Integrated photonics is providing a foundry-manufacturable platform for quantum technology,

that has grown in complexity and capability at a rapid pace. It is reminiscent of the very-large-scale-integration era of integrated electronics. Now, with two preliminary experiments from our group we are just starting to leverage integrated electronics. The first was a two-chip module of a photonic integrated circuit and an un-packaged amplifier die [Nature Photonics 15, 11 (2021)]. The second realised a fully monolithic ePIC detector [arXiv preprint arXiv:2305.08990]. These brought integrated quantum light detection from 100s of MHz to 10s of GHz and has shrunk all the components needed for homodyne detection down to the footprint that would fit within the width of a human hair. This PhD will develop and realise arrays of 100s of ePIC homodyne detectors in silicon chips and apply them to measure squeeze states of light for quantum imaging experiments and for advanced radio freq. analysis. In the PhD you will master integrated electronic and integrated quantum photonics design to improve individual detector performance as well as integrating the arrays. You will be able to perform full device characterisation and have opportunities to devise and trial new quantum imaging and homodyne state characterisation protocols. The legacy of the devices developed here is anticipated to impact the clock rate of photonic neural networks operating below the Landauer Limit, the speed of quantum communications, the size entanglement that can be generated for continuous variables quantum computing and a new generation of coherent imaging arrays for quantum imaging.